Development of a Hybrid Virtual Acoustic Prototyping Tool

The aim of this project is to develop a Hybrid Virtual Acoustic Prototype (HVAP) framework. This tool will enable the sound characteristics of a product to be experienced and evaluated without having to build prototypes for each design change.